AI Therapist: Personalised Data Driven Robot-Assisted Neurorehabilitation

Rehabilitation robotics can enable high-intensity training for neurodisability, e.g. stroke-associated hemiplegia, but current implementations are poorly optimized. Specifically, contemporary robotics are: i) based on the average neuromechanics of healthy subjects, rather than on the specific condition of each patient, (ii) neglect the high variability of human movements, and (iii) are generally not fast enough for real-time control. Machine learning (ML) techniques can be used to develop neuromechanics models that consider these critical factors. This project will use data-driven approaches to develop a versatile robot controller for stroke patients with moderate to severe impairments, focusing on EMG signals and spasticity identification.